Synthesis of supramolecular host architectures for rare-earth guests: new platforms for quantum technologies

The project will explore the design and synthesis of novel supramolecular architectures to host rare-earth ions for applications in Quantum Technology. The key aim is to construct hosts that: (i) position a lanthanide ion in a precisely defined environment; and (ii) are amenable to robust incorporation into an integrated photonic platform. The project is multidisciplinary and will offer the opportunity to: (i) explore macrocyclic and supramolecular design, (ii) undertake a broad range of organic synthesis, (iii) work closely with researchers in the Zepler Institute to learn skills in photonics. Simple performance testing will be carried out in the Zepler Institute, while more advanced analysis will be conducted with other members of the UK QT community at Bath, Oxford and Imperial.